SENIORS USP (Seniors - Understanding Sedentary Patterns)

People who are physically active as they get older are more likely to remain healthy and independent, whatever their circumstances. High levels of sedentary behaviour are associated with poor health, regardless of how physically active a person is at other points in the day. Although older people spend more time sitting than other age groups, surprisingly little research attention has been devoted to either understanding in detail the link between sedentary behaviour and health or finding out what factors determine how active or sedentary older people are. We have assembled a team of researchers with a wide range of knowledge, skills and experience of working in collaboration with older people to try to unpick these important questions. Our team has been working with two large groups (cohorts) of older people living in and around Edinburgh (since 2004) and Glasgow (since 1987). These people have regularly completed questionnaires about various aspects of their lives and many of them have had detailed assessments of their physical fitness (including grip strength and lung function), their health and their cognitive function (including brain scans).

In the current study, we will ask 750 members of these cohorts to wear a small device for a week that will give us an accurate (objective) measurement of how active and sedentary they are over that period. We will compare our objective measurements with participants' own self-reported estimates of how active and sedentary they have been over the same period (using past cohort questions and current population survey questions) to identify the most accurate survey tool to use in the future. Using these data and the information about these peoples' daily life, activities and health collected during our cohort studies, we will investigate the relationship between previous individual, social and environmental factors and older people's current sedentary and activity levels. We will also examine the effect of being sedentary and largely inactive on a person's health. This will help us identify those people who are most at risk of becoming more sedentary and less active in later life. For example, there is some evidence from the Glasgow group that working class men may be particularly vulnerable to inactivity when they retire.

In addition, we will interview 48 of these cohort members (equal numbers of men and women of different ages and social class who are currently active or inactive) to understand: their views about being sedentary, what they do while they are sitting and how important these activities are to them. We will also ask them about their knowledge about sedentary behaviour and the links between being sedentary and ill health and ways older people might be encouraged to become less sedentary and the barriers that might stop them doing so. We will also understand how receptive different groups of older people (e.g. men vs. women) might be to suggestions about changing their sedentary activities.

Taken together, these views and understandings of the positive and negative aspects of being sedentary will help to design more effective interventions to encourage older people to become less sedentary and more physically active. We will publish and present our findings at international and national conferences and provide recommendations and workshops for professionals on how to develop and tailor support to encourage people to become more physically activity and less sedentary as they age. We will make use of the internet, social media and YouTube brief videos, produce leaflets and host meetings for a wide range of older people and organisations, giving our results and recommendations the best chance to make a positive impact on future research, policy and practice to improve the quality of life of older people.

Technical abstract
Prolonged sitting (sedentary behaviour) is an adverse health behaviour which predicts health risk, independent of other activity behaviours. Interventions aiming to reduce sedentary behaviour require knowledge about the determinants and long- and short-term effects of being sedentary. We will collect objective measures of current patterns of activity and sedentary behaviour (using activPal monitors) in 750 older people (in their 60s, 70s and 80s) from two large cohorts: the West of Scotland Twenty-07 Study and the Lothian Birth Cohort 1936. We will characterise the most sensitive objective and subjective ways of reporting activity behaviour. Cohort members have participated in a wide range of prior investigations (e.g. cognitive tests; questionnaires, including self-reported activity/sitting time; medical examinations; blood tests; brain scans). We will use these longitudinal data to investigate individual, social and environmental determinants of current activity/sedentary behaviours and identify which factors are associated with high risk of sedentary behaviour as people age. We will explore the consistency of associations across the cohorts, and the effect that activity/sedentary behaviour has on subsequent health outcomes. Within a selected subsample (n=48) we will investigate the meaning/relevance/importance of, and attitudes towards, sedentary behaviour. Collectively we aim to produce definitive data on: the determinants of sedentary behaviour; the health/cognitive outcomes of long-term inactivity; the views of older people on becoming less sedentary; and the potential benefits to an older person of sitting less or breaking periods of sedentary behaviour more frequently. We will provide recommendations for tailoring future interventions to change and report on older people's activity behaviour.

Potential impact
Very few older adults reach the recommended levels of activity for health. In the UK, the estimated direct cost of physical inactivity to the NHS is £10 billion. Most health promotion initiatives have focussed on increasing levels of moderate physical activity or specific forms of exercising for health. Such initiatives could have substantial financial impact: The draft Scottish Charter for Physical Activity reports an economic benefit of £85.2 million if the number of inactive Scots was reduced by 1% each year for the next five years. However, new evidence suggests that too much sitting (sedentary behaviour) is a distinct health risk, independent of other physical activity behaviours and older people spend a great deal of their time sitting.

We aim to advance understanding of the life course determinants of patterns of sedentary and activity behaviour in older adults. We will do this by objectively measuring activity patterns in two large Scottish longitudinal cohorts (with a wide range of socioeconomic status, co-morbidities and age) and determining associations with detailed prior assessments of their physical fitness, health and cognitive function. We will determine the subsequent long term health outcomes of sedentary behaviour alongside older people's views of their own activity histories. This will enable us to impact on future intervention development, particularly in terms of 'who' should be targeted and 'how'. We will be able to inform researchers for future studies and population surveys of the best way to pose self-report questions to give valid and reliable responses, because we will be able to compare such questions with objectively measured activity patterns. This should allow a more accurate report of the activity of the older population and changes in activity over time for policy makers.

By exploring older people's views of the effects of sitting and of the potential strategies that could use to help motivate behaviour change, we will be able to inform the design of interventions to reduce sedentary behaviour in older people. This research will provide useful information to inform guidelines and to inform providers in certain settings (eg. hospital wards) about desirable mobilisation support and encouragement. It will also provide evidence to support older people living independently to make informed changes (eg. standing in TV advert breaks).

The beneficiaries of this research will include older people, researchers, policy makers, service providers and health/social care/fitness professionals. We will train six researchers in new measurement techniques, statistical analysis of longitudinal data, qualitative methods and analyses, as well as dissemination and knowledge exchange strategies. We will work closely with our Dissemination Advisory Group, through reports, recommendations and the internet, to impact on the culture and practice with service providers and professionals working with older people in the NHS, social care, sheltered housing, residential care and the fitness industry and to engage with government as well as non-governmental, third sector and the commercial private sector. The team have strong links with both national and international organisations and initiatives dedicated to increasing physical activity amongst older people that would benefit from the knowledge gained and provision of practice oriented literature, webinars and short video clips to help change culture and knowledge in their areas of expertise. In short, this research has the potential to impact on the Nation's quality of life through encouraging changes in culture and practice, across all the potential beneficiaries, to reduce long periods of sedentary behaviour and move more often.